V2GA - V2G Authorities(VEGA): Local Authority Domestic V2G trials to support staff and fleet use

Hangar19 will deliver a real-world trial of a novel domestic AC Vehicle-to-Grid(V2G) charger developed by Hangar19.The solution is designed to enable local authorities to support fleet decarbonisation by using residential charging to store and return energy to the grid from electric vehicles(EVs) already equipped with Vehicle-to-Load(V2L) capability while supporting their staff to save money on their energy bills. The charger is uniquely positioned in the market, as it converts a vehicle's V2L output into a grid-synchronised, export-capable power supply, effectively turning compatible EVs into flexible energy assets from the driver's home. The optimisation software will optimise for the home environment. The charger is particularly effective in low-power discharge compared to DC, so will be a powerful tool when matching to a domestic baseload.

The project will manufacture and deploy 10 domestic AC V2G chargers in partnership with Denbighshire County Council and Wiltshire County Council with a further five council on the advisory board and reviewing business cases for their locations.

Project outputs:

* Finalised hardware and software versions of the domestic AC V2G charger
* Real-world trial showcasing technical performance and reliability data
* Stakeholder and user feedback reports
* Business cases for both local authority deployment and commercial roll-out
* Hangar19's commercialisation plan for wider market entry